Small Business Charter schools - Driving Productivity in Micro-businesses

Chartered Association of Business Schools (CABS) lead a consortium of 15 Business Schools, who all hold the Small Business Charter, to conduct a trial designed to improve productivity in micro-businesses. This national programme will include a range of regions (London and the South East; East and West Midlands; South Yorkshire; Greater Manchester and the North East) and a diverse set of business owners within the general population of micro-businesses (e.g., non-UK-born entrepreneurs, ethnic minority entrepreneurs, women-led businesses).

The planned RCT trial for the programme has been abandoned due to the current climate. We have refocused the project to offer support to the Leading to Grow micro-businesses and gain valuable insight of the effects of the pandemic on the small business community. We are including 5 key areas to evaluate: Assessing the resilience of the micro-business sector in the UK, identifying effective strategic responses to the crisis, understanding the impact of position in value chain/supply chains, identifying critical models of business support and finally identifying aspects of the original trial design that could be improved should we continue in the future.

We have a target number of 277 businesses to receive support from specialist Entrepreneur’s in Residence that each of the 15 businesses schools are working with.